High resolution imaging of the human hippocampus

The human hippocampus is critical to functions relating to memory and spatial navigation in an environment. Magnetic resonance imaging (MRI) is a non-invasive technique for the assessment of microstructural features and therefore offers the opportunity to map the detailed structure of the hippocampus in living subjects. Alongside this previous experiments have shown that hippocampal volume is increased in subjects with exceptional spatial navigation skills and changes in hippocampal structure can be detected following training of a spatial navigation task. The aim of this project is utilise and develop advanced models of tissue microstructure to better understand the relationship between hippocampal structure and spatial navigation skills.